STEAM Education at a distance

SAM Labs (www.samlabs.com) wants to address the need for affordable, manageable, and engaging resources for students and teachers to achieve government-mandated levels of Science, D&T, Computing, Maths, English, and Music in a remote learning environment. This project is supported by positive research and market demand: 1,000 teachers, 500 students, 200 parents expressing interest to attend, and purchase exclusive remote­ learning SAM Labs training, webinar, and products since Covid19.

SAM Labs wants to transform the innovative classroom resources it has built over the past 6 years, used by 1 million students globally, into state-of­ the-art resources for remote learning. This ambition requires a deep understanding of learners' needs and situations, teachers' abilities, and government expectations. These needs, abilities, and expectations are not simply academic, they are also social and psychological. In addition to technological features addition, SAM Labs will partner with teachers globally to develop professional development to upskill them accordingly.

The project's key objectives are to deploy a fully tested approach to remote learning, including:

•Sets of curriculum-aligned remote learning lesson packs for 5-14-year-olds

•A teacher training and certification programme for upskilling

•Digital apps that support remote learning, sharing, and grading of Science, Technology, and Coding projects.

The focus will be on developing thoughtful Education resources and technology that works in a remote learning environment. SAM Labs' longstanding co-development approach with teachers is vital for the effectiveness of this project and is a competitive advantage uniquely held by SAM Labs.

The SAM Labs approach to teaching is, at its core, innovative. A unique blend of rigorous curriculum-aligned instructional materials, but with an emphasis on experiential and constructivist learning. SAM Labs' approach to up-skilling teachers and continuous support are also unique. The use of blended learning at home, with Internet of Things electronics, video webinars, and a student community is part of our leading edge education offering. Promoting the school community feel online, refraining from feeling like isolated homeschooling, will be groundbreaking.

Further, bringing this pedagogical approach to a mass scale in the remote­ learning environment, taking into account students' access to technology and teacher's ability to classroom manage from a distance, is completely unchartered territory. Innovations in classroom management, assignment setting, sharing, and learning will abound but, they can only be effective if they're co-developed with users (students, teachers, parents). At all stages of the design and implementation process, which SAM Labs has done for years.

During the Extension for Impact project, SAM Labs worked on a new solution for impact research and measurement. SAM Labs wants to empower teachers' confidence in distance teaching methodology and confidence in using the tools that we have developed. We aim to conduct the impact research over the three month period. It is absolutely crucial that teachers and educators can access such research and results while choosing a distance learning solution for their students. With the proven impact of the solution, SAM Labs believe that teachers will feel more comfortable about adapting and implementing STEAM and Coding subjects at distance for student benefits.